Sequencing chemical reactions to discover miniature catalytic RNAs

The "central dogma" of modern molecular biology is thought to have arisen from an earlier molecular architecture that relied on RNA for both informational and catalytic function. Indeed, artificial ribozymes have showcased RNA's capacity to catalyse key synthetic reactions. However, such ribozymes are widely regarded as too complex to have emerged directly from prebiotic chemistry; as a result, the molecular nature of the first biological activities remains unknown. We will use a high-throughput sequencing approach to survey mixtures of simple RNA molecules for signatures of life's first heritable catalysts.

The catalytic foundations of modern molecular biology might be found amongst pools of short random-sequence RNA oligonucleotides. Surprisingly, there has been no characterisation of the catalytic properties of such prebiotically plausible pools, despite their necessary intermediacy in the emergence of complex ribozymes. We propose to investigate the abundance of miniature RNA catalytic motifs and their capacity to drive both biological and prebiotic chemical transformations. Such motifs could have patterned the development of complex ribozymes and influenced life's choices of metabolic and biopolymer assembly pathways. Measuring their distribution will serve as a powerful foundation for understanding and recapitulating minimal biological systems.

The motifs we will target are libraries of short (5 nucleotide) random-sequence RNA loops and overhangs, within and surrounding RNA duplex elements; three instances of catalysis of bond formation within such RNA contexts have previously been described. Here, we will measure the capacity of library members to catalyse a target reaction in a way that results in self-modification. The modification will then be leveraged for selective sequence recovery via chemoenzymatic processing and reverse transcription. High-throughput sequencing will yield quantitative recovery efficiencies of the ~103 members of the library, reflecting their catalytic activities and allowing activity validation at a clonal level.

We will investigate RNA catalysis of a broad panel of reactions relevant to the establishment of three aspects of biological systems. First, the synthesis of informational polymers (e.g. ligation, phosphorylation). Second, linkage of RNA and amino acids (e.g. aminoacylation, phosphoramidate formation, phosphoro-Strecker synthesis). Third, the assembly of cofactor functionality (e.g. pyrophosphate formation, pantetheine phosphorylation).